Affordable energy storage solution using Battery Cells recovered from e-waste and SoH prognosis empowered by Digital Twins

Our project, "Affordable energy storage solution using Battery Cells recovered from e-waste and SoH prognosis empowered by Digital Twins," proposes a transformative approach to address energy challenges in Nigeria. Focused on repurposing retired battery cells from e-waste, especially sourced from electric vehicles, our initiative offers a sustainable and affordable solution to the widespread use of fossil-fuel generators.

**Key Components of our Project:**

**1\. Circular Economy Integration:** The project aligns with circular economy principles by sourcing retired electric vehicle batteries, mainly from India, where the adoption of electric vehicles is rapidly growing. This not only ensures a consistent supply of high-quality battery cells but also contributes to responsible e-waste management.

**2\. Digital Twins Technology:** Central to our innovation is the incorporation of Digital Twins technology provided by ThinkClock Battery Labs. This technology enables real-time monitoring and prognostics of battery health, allowing for optimal performance, extended lifespan, and enhanced efficiency in energy storage applications.

**3\. Battery-as-a-Service Model:** Recognizing the economic constraints in Nigeria, our project introduces a revolutionary Battery-as-a-Service model. This approach eliminates upfront costs for end-users, making clean energy accessible to a broader demographic. Users pay based on actual usage, fostering affordability and sustainability.

**Strategic Consortium for Comprehensive Solutions:**

Our consortium comprises ThinkClock Battery Labs, a UK-based technology leader offering Physical/DIgital Twinning services for battery development; Celloop Limited, a Nigerian company specializing in e-waste management and circular economy solutions; and Decibels Lab Pvt Ltd, an Indian company with expertise in battery management systems development. This strategic collaboration ensures a holistic approach, addressing technological, market, and environmental aspects.

**Market-Driven Adoption Strategy:**

Celloop Limited will conduct a comprehensive market assessment, identifying early adopters and assessing potential risks. This market-driven approach ensures that our technology aligns with the specific needs and preferences of the Nigerian population, promoting widespread adoption.

**Anticipated Project Outcomes_:_** The project aims to deliver a tangible proof of concept, showcasing the viability, efficiency, and market readiness of our innovative energy storage solution.

In conclusion, our project represents a paradigm shift in the clean energy sector, offering a sustainable, affordable, and market-driven solution to the energy challenges faced by communities in Nigeria. The integration of circular economy principles, cutting-edge technology, and a strategic consortium positions our initiative as a catalyst for positive change in the energy landscape.